Collaboration and Competition: The National Gallery and the Regional Public Art Gallery, 1920s-1980s

As ‘the Nation’s Mantlepiece’ (Conlin), the National Gallery (NG) has been a dominant presence in the interface between art and diverse publics for 200 years. Behind this profile, the NG has developed extensive collaborations with ‘The People’s Galleries’ (Waterfield), the wide range of regional public art galleries in Britain. Whilst drawing on its status as the UK’s original ‘National Gallery’ and its international connections, the NG has shared its collection and expertise in various ways particularly from the 1920s, episodes which highlight the important mediatory role the NG has played in the development of Britain’s public art galleries. However, this centre-periphery model obscures the multifaceted and complex changing dialogue between the NG and regional public art museums. This PhD explores the history of these collaborations during a defining 60-year period, building on research by Giles Waterfield and Christopher Whitehead which focused on an earlier timeframe. It seeks to understand better the NG’s positioning as a key national node in a network of collaborations as well as how resulting collaborative initiatives and impulses generated through its regional networks of ‘Civic Art Museums’ have, in turn, helped shape the NG’s own practices and programming. The project will utilise understudied primary resources at the NG and key regional partners, as well as interviews with retired museum professionals involved in key collaborations in the past. By surfacing the benefits and challenges of significant historic collaborations it hopes the findings may inform and benefit future NG collaborations and other partnerships between UK regional museums.